A new cold pasteurisation technique for the processing of fruit & vegetable juices to retain nutrients & vitamins

The demand for nutrient-rich fruit and vegetable juices with reduced sugar content is rising
steadily each year within the UK, as consumers strive to achieve a healthier lifestyle.
As supermarket sales account for 80% of the market within this industry, a good shelf life for
produce is necessary. To achieve this, the vast majority of fruit & vegetable juices are
processed by heat sterilisation (pasteurisation), including the well-established Innocent
Smoothies. Although this process is successful at killing any harmful pathogens, it also
substantially reduces levels of vitamins, nutrients and enzymes present in the juices;
subsequently affecting taste, smell and colour.
Since there are notably fewer health benefits to drinking fruit & vegetable juices which have
been treated using pasteurisation techniques, there is a clear need to develop an alternative
processing method which will drive the fruit and vegetable juice/smoothie market to distribute
healthier produce and continue growth. Our idea is to develop an innovative new technique
for processing juices/smoothies (without heat treatment and at much lower cost than high
pressure processing) by employing ultrasonic technology. The technique will prolong the
shelf life of fresh juices, but without loss of vitamins and enzymes to generate healthier, more
nutritious products.
Our goal is to establish a clear ‘proof of concept’ for pathogen inactivation in juice using
ultrasonic technology and create a novel processing chamber and system specification. The
development of this technology would enable juice/smoothie manufacturers to capitalise on
new business opportunities and provide significant health benefits for the population;
consumers will be able to increase their fruit & vegetable intake by making healthier juices
more economical and widely available.